Simulations of dynamic hysteresis in permanent magnets

Permanent magnets are a critical part of high efficiency motors, converting electrical energy into motion in electric cars, or wind energy into electrical power. In a motor these magnets are subjected to changing magnetic fields that can alter their magnetic properties. Depending on the speed of the motor this can lead to unexpected efficiencies, known as hysteresis losses where heat is generated. Defects in the magnetic material are one of the main factors responsible for these losses, but understanding their role in a dynamic environment is particularly difficult. The aim of this project is to develop a new computational physics method to model hysteresis losses in a dynamic motor environment. This will provide new insights into the extent and role of defects and help to engineer new optimised permanent magnets for a range of motor applications. This will lead to improved efficiency and help to accelerate the transition to energy efficient power generation and transportation technologies.